Mathematical and Computational Modelling of Nuclear Criticality Safety in Particulate Dispersed Multiphase Media

The aim of this PhD project is to develop novel mathematical and computational models to perform nuclear criticality safety assessment for wetted/damped fissile powders (UO2 and PuO2), suspensions, slurries, cakes and sludge's. Nuclear criticality safety assessment is a key discipline area of nuclear safety analysis for both operational nuclear power plants (NPP) as well as nuclear fuel processing facilities that handle nuclear fuel and materials.